A miniaturized instrument for rapid in vitro release testing of semi-solid formulations in pharmaceuticals, biopharmaceuticals, cosmetics and personal care products

To develop a demonstrator version of a miniaturized instrument for rapid in vitro release testing of semi-solid formulations in pharmaceuticals, biopharmaceuticals, cosmetics and personal care products. Current methods are slow, resource intensive and require large amounts of sample. The project will address all of these shortfalls, develop new competencies in formulation science and is seeing a strong market pull. The innovation will come from the miniaturisation and the application of Paraytec's unique technology to allow direct imaging of both the receptor and the semi-solid dosage form.